Quantum Emotions: Using the Quantum Formalism to explain temporal order effects in memory for emotional events

Human memory performs a demanding task when it temporally orders the complex set of overlapping emotional events that comprise our lives. Temporal ordering of our emotional memories provides shape and story to our lives. Without it, we are literally lost in time. Temporal ordering can enhance the detail, context, and accuracy of our memories or be susceptible to distortions. Conditional distortions could include the observer’s previous personal experiences, the social context in which events unfold, the emotional content of the events, or post-sequence events. Even the conditions of memory recall or recognition can reorganise our representations of event sequences. For example, the order in which an investigator queries the content of memory (the question order effect) and the role of repetition in such queries (response replicability effect) can dramatically alter an observer’s memory of event order. Predicting and modelling these combined effects remains challenging. Modelling vulnerability to temporal distortion effects pose even greater challenges when emotionally charged yet may be critically important to explaining memory processes, especially when accuracy and veracity are scrutinised. Therefore, developing tools which can model these effects is a key priority for the field of psychology, as these tools will allow us far greater understanding of memory, with impacts on areas such as mental health and the criminal justice system.
Quantum mechanics also considers questions of temporal order. Although the quantum formalism (the language of quantum physics) successfully describes the differences we observe when we measure the properties of quantum systems in different orders (through noncommutativity of the operators mathematically describing our measurement of these properties), we don’t know physically what this noncommutativity means. This noncommutativity underpins the contextuality paradoxes commonly discussed in quantum foundations, where quantum systems can violate inequalities based on measurement result probabilities we would expect classically. Our lack of understanding of what this noncommutativity means physically, or why it allows us to violate our classical expectations, frustrates our efforts to practically harness quantum effects. For example, despite the hype surrounding quantum computers, those devices use only two inherently quantum algorithms which we can use on such devices - Shor's, and Grover's -– the most recent of which was discovered nearly thirty years ago. To further develop tools that use quantum effects for human good, we must better understand the quantum formalism itself. We can approach this task by examining the physical manifestations of analogues of these aspects of quantum formalism (noncommutativity, contextuality, measurement back-action) in macroscopic systems in which temporal order interacts with other non-temporal manipulations to determine the system’s behaviour. These analogue effects have already successfully been observed and used to model such effects in human decision making.
Here, we propose to apply the quantum formalism to experimental observations of human emotional memory performance and the neural systems that support it to better understand both systems. The quantum formalism provides a natural mechanism for modelling combinations of difficult-to-reconcile memory effects, such as the question order effect (which predicts that the impact of question order may change the respondent’s answer) and the response replicability effect (which predicts that repeated presentations of a question should produce the same response across contexts). Conversely, the paradoxical temporal effects often observed in human memory performance suggest that it may provide a useful theatre for observing quantum phenomena that remain hidden at the sub-atomic level.